Temperature-sensitive Earth-abundant Catalysts for green Hydrogen production

Hydrogen production via water electrolysis technology has been a major focus of discussions for practical carbon-neutral transportation fuel and a key component for other chemical syntheses for the past decade. Particularly, Africa’s total announced electrolyser pipeline capacity has reached 114 gigawatts. However, the costs of water electrolysis to be reported in the range of 2-5 £/kg H2, which is still twice as expensive as the existing fossil fuel-based technologies. Among various electrolyser technologies for hydrogen production, alkaline water electrolysis is considered to be the most mature type for industrial scale-up and has strong cost-effectiveness. Despite these advantages, its cold-start nature, unfortunately, requires a certain ramping-up time (approximately 1 hour). This makes it challenging to integrate with renewable energy sources, which are difficult to predict.
Alkaline water electrolysis at elevated starting temperatures offers a promising solution to enhance catalytic reactivity and reduce required electric energy, increasing cost-effectiveness. The cobalt- and nickel-based catalysts, known for their prominent temperature dependence, could be the key to enhancing the hydrogen production rate. In this study, we aim to establish a feasible fabrication method of temperature-sensitive catalysts for alkaline water electrolysis and to explore the multi-element catalysts' physical and chemical bonding structure change at elevated temperature conditions. Exploring the underlying mechanism of intrinsic kinetics change is a challenging yet crucial step towards more efficient and cost-effective hydrogen production.
The ultimate goal of the proposed collaboration entitled "Temperature-sensitive Earth-abundant Catalysts for green HYDROgen production (TECHydro)" is not to develop new catalysts but to discover new combinations that have a high-temperature sensitivity and explore underlying principles, giving rise to fresh perspectives of the developed catalyst for their application to AWE. The outcomes will provide a methodological achievement in cost-effective catalyst preparation. Moreover, the project will make a rigid bridge for further joint-research funding applications and staff exchange between African (South Africa and Kenya) and UK partners. We believe that the outcomes of this study could set benchmarks for hydrogen production that operates more efficiently in South Africa and Kenya's hot climate, contributing to the global transition towards a hydrogen economy.